The University of Reading And Willis Limited

To integrate climate research and extreme event simulation into the assessment of weather-related hazards, delivering improved climate catastrophe risk pricing, product development and market expansion.